University College London and Program Planning Professionals Limited KTP 24_25 R1

To develop a new in-house research capability and nurture an entrepreneurial culture that will produce market intelligence, competitive intelligence, thought leadership and research to support MP Business Managers to penetrate new clients/markets and MP leadership team prioritise investments in new service offerings.